Single-cell metallomics to understand how metals regulate biology

Overview and technology gap: Hundreds of enzymes and biochemical pathways require metal ions. As a result, biometal utilization is essential for cell growth, the health of simple and complex organisms, and the stability of ecosystems. However, biometal availability varies greatly across populations and environments. For example, iron deficiency impacts the wellbeing of 2 billion humans and limits phytoplankton growth influencing climate dynamics. A key knowledge gap exists across disciplines: what variations in cellular metal content occur at single-cell level, how they affect cell function, and how these alterations manifest at scales of pathophysiology, disease, and the biosphere. Understanding how metals influence cell behaviour at the resolution of single cells is relevant to multiple areas of research across the kingdoms of life, but developing and exploiting methods to address this requires a co-ordinated interdisciplinary approach.
Advancement so far: By exploiting recent development in ICP-MS techniques pioneered in the Earth sciences to analyse mm sized particulates, and cutting-edge cytometric techniques from biomedicine, we can precisely quantify the metal content of individual phenotyped cells within cell populations, at thousands of cells per minute. We applied this to mouse and human white blood cells in vitro and ex vivo, discovering cell-lineage and species-specific iron content ranges and heterogeneity, and showing small changes in cellular iron have large effects on metabolism.
Planned work: To integrate our research disciplines more effectively, we will set up parallel sc-ICP-MS facilities in Earth and Medical sciences, and instigate a co-ordinated working group whereby users and PIs share data, protocols and ancillary techniques. In Medical Sciences, a state-of-art multi-laser flow sorter will phenotype, image and sort complex mixtures of cells characterising cell sub-types, activation status and metabolic profile, before transfer of cells to sc-ICP-MS for elemental quantification. We will also use stable iron isotopes 54Fe, 57Fe, 58Fe to map iron trafficking at single-cell level. We will analyse cells from clinical trials of iron supplements and from experiments testing new iron-targetting therapeutics for cancer and autoimmunity, thus defining how iron-oriented interventions influence cellular iron and behaviour at single-cell level. Generating reciprocal benefit, the cytometry facilities will be utilised to enhance several Earth Science research projects. Phytoplankton cultured at different temperatures and pH and sorted according to size, fluorophore type and photosynthetic activity will be analysed for biometal (Fe, Ca) content, providing insight into how changing oceanic conditions impact carbon cycling. Environmental microbial samples will be sorted according to phenotypic traits and screened for metal hyperaccumulators that can act as ecosystem detoxifiers, and will help identify novel genes associated with metal biomineralisation.
Novelty and Timeliness: The integration of metal quantification and biological activity at single-cell resolution is now within reach. Connecting metal quantification with phenotypic traits for thousands of individual cells from bacteria, protists and mammals offers significant biomedical and environmental impact. Advances in sc-ICP-MS and spectral flow sorters, and availability of stable isotopes, means we can now assess metal-function relationships in unprecedented detail and resolution for many cell types in different biological and ecological contexts. Emerging from a series of recent interdisciplinary meetings at Oxford, an energised interdisciplinary team has developed and optimised sc-ICP-MS. By co-designing research projects, and sharing resources and facilities, we will further integrate our analytical advances across disciplinary boundaries. We will open up new research collaborations and facilitate discoveries shared between Earth and Medical sciences.